FITS Power Plant - Cambodia Island Community

Achelous Energy Limited's (AEL) "FITS" technology is an innovative power generation plant that generates clean, affordable electricity using a combination of water flow energy and solar energy. It is able to provide low-cost electricity to both small and large off-takers.

FITS technology has been demonstrated at full-scale under a previous EC7 project, and a pilot project is now underway to supply a FITS-supplied mini-grid to an off-grid rural community in Nepal.

With its rich river resource, and growing electricity demand driven by high GDP growth, Cambodia represents a significant potential market for FITS. This project seeks to conduct a detailed feasibility study for a pilot deployment of a FITS platform at an island village location in the Mekong river, that will enable the future development of a distributed energy project there using FITS power generation. The project encompasses several scopes of work, including: river survey at the island, electricity use and socio-economic survey of the islanders, engagement with local and national level government to determine permitting and licencing requirements. It will also consider an innovative dual use case for the electricity provided, serving domestic electricity use during the day and early evenings, and water pumping for irrigation overnight.